Future-Proof Fleet – Managing Risks arising from the industries drive towards Decarbonisation.

Project Magpie aims to revolutionise maritime safety by developing a real-time data platform that predicts and manages risks for shipping operations. Led by HiLo, a trusted provider of risk analytics for over 60 shipping companies, the project addresses the industry's challenges related to inefficiencies, environmental impacts, and safety issues caused by machinery failures and human error.

**Objectives:**

1. **Develop a Maritime Data Platform:** Integrate internal and external data sources using advanced machine learning (ML) and natural language processing (NLP) to predict and mitigate risks, particularly those associated with new fuels.
2. **Commercialisation Strategy:** Ensure market readiness and adoption through a detailed strategic plan.
3. **Operational Demonstration:** Produce a costed plan to demonstrate the technology in real-world settings.

**Key Deliverables:**

1. **Functional Prototype:** Create Magpie, a platform for real-time risk assessment to reduce greenhouse gas emissions and prevent environmental disasters.
2. **Feasibility Report:** Assess the technical and economic viability of the technology.
3. **Impact Data:** Quantify emissions reductions and economic benefits.
4. **Market and Regulatory Strategy:** Outline strategies for market deployment and compliance.
5. **Knowledge Sharing:** Disseminate information to stakeholders, including the Department for Transport and Innovate UK.